Assessing simulations of Southern Hemisphere tropospheric jet, meridional overturning circulation of the Southern Ocean and carbon uptake

Of the carbon dioxide emissions human activities generate each year, only about half stay in the atmosphere. The rest are taken up by the land and the oceans, in approximately equal measure. At present the Southern Ocean that encircles Antarctica accounts for just under half of the total ocean uptake. Were it not to do so, carbon dioxide levels in the atmosphere would increase at a significantly faster rate than we currently observe. The world's oceans are connected by a vast, slow circulation system with water sinking in the North Atlantic, travelling southward, and then rising to the surface in the Southern Ocean. When it reaches the surface, this water is able to exchange carbon dioxide with the atmosphere, before the circulation dips below the surface again, locking the carbon dioxide in the ocean, and returns north. If that circulation were to change, the carbon uptake of the Southern Ocean would change. So a key question to scientists to answer is, will climate change invoke changes to the overturning circulation of the Southern Ocean? If the answer is yes, then this could change the amount of carbon dioxide in the atmosphere and act as a strong feedback on climate change. Concern has been raised recently because some observations have indicated that indeed the Southern Ocean is taking up less carbon dioxide than we would have historically expected given the current atmospheric carbon dioxide concentrations.

So how might climate change be impacting the Southern Ocean overturning circulation? Strong winds blow around Antarctic over the Southern Ocean. The winds directly drive a circulation that is directed northward at the surface. They also indirectly drive a circulation in the opposite direction, i.e. southward at the surface, via their influence on the generation of ocean storms, known as "eddies". The resultant circulation, which is directed northward at the surface, is a subtle balance of these opposing circulations. The winds have been observed to increase in recent decades. Two changes to the atmosphere are thought to have instigated the change in the winds, both of which have human cause: the increase in greenhouse gases in the atmosphere and the decrease in ozone in the stratosphere. It is reasonable to ask therefore whether the carbon uptake of the Southern Ocean might be influenced in the future by changes to the atmospheric concentration of greenhouse gases and by the recovery of the ozone layer. Computer models used to project future climate can only address this question if they are able to properly represent the different physical processes in the atmosphere and ocean that link the atmospheric composition to ocean carbon uptake via the Southern Ocean winds. This project aims to evaluate the representation of these processes in the latest generation of models that will be used as a basis for the next IPCC report.

Potential impact
The major impact will be associated with input to the IPCC AR5.

The academic beneficiaries will be IPCC climate scientists and modellers. We specifically included the Met Office's Hadley Centre early in the planning for this project, and, we request costs associated with a visit by the PI and co-Is for knowledge exchange.

The UK government departments that will benefit directly from this project are the Department of Energy and Climate Change (DECC) and the Department of Environment, Food and Rural Affairs (DEFRA). DECC are responsible for advising the UK government on climate risks and developing mitigation strategies at UK, European and international scales and for international adaptation. DEFRA is responsible for advising on UK adaptation strategies. All these government departments will benefit directly from an evalutation of climate model predictions through the 21st century.

We will maximise the project's impact and achieve the project's goals for knowledge exchange through early and continued stakeholder engagement. This will include working with the BAS press office and others to ensure effective engagement with the media.

As measures of success, we will attend international science meetings (as normal). We will also catalogue the use of the Project's science findings in assisting government decisions and policy, in collaboration with nominated contacts in the relevant departments, and we will record the utilisation of project results in evaluation and adjustments/modifications to Hadley Centre models and modelling approaches. We will also track future collaborations generated from this project and monitor media interest in the project results.